Decarbonising coating in manufacturing

Everything we buy is coated or painted. Cars, furniture, flooring, soft drink cans are all coated. Usually with many layers of paint and usually using a paint sprayer. Paint spraying is surprisingly wasteful. Typically only half the paint sprayed lands on the intended target. The other half goes into the air. Industrial coatings companies normally collect this waste paint in filters and burn them. When you add up all the waste it is huge. Some 3 million tonnes of coating are wasted world-wide every year. This results in over 30 million tonnes of CO2 generation per year, when the paint-laden filters are incinerated. That's about 9% of the UK's entire annual CO2 output. Archipelago's Powerdrop technology solves this problem. It puts down paint so that every drop lands where it is meant to and stays there. Because there is no waste, only half the paint is needed. Its cheaper for the coating industry and much better for the environment. Archipelago has made fully operational demonstrators that prove the technology at pilot scale. In this two-phase project, we plan to scale up and begin to roll out the technology to industries both in the UK and internationally.